Engineering the collective behaviour of bacteria through environmental control

Our ability to engineer and control the collective behaviour of bacteria is becoming increasingly
important in the emerging field of synthetic biology and for medical applications. Large groups of
bacteria for example may develop collective antibiotic tolerance through biofilm formation or
swarming. Understanding, and disrupting these collective behaviors could prove instrumental in
fighting antimicrobial resistance.
To this end, we will develop a 'swarm arena' to interact with bacteria with fine spatio-temporal control
via light, magnetic fields and chemical release. The ability to precisely interact and perturb swarms of
living cells will enable us to better understand the underlying rules governing these behaviours and
offer insight regarding their potential control. Furthermore, the general nature of the arena will allow
for the study of other swarms of reprogrammed bacteria, responsive micro- and nano-particles, and
protocells.